Predicting population level behaviour by single-cell characterisation of genetic devices

The dynamics of genetic noise will be investigated using microfluidic devices and time-lapse microscopy. This will then be used to improve the efficacy of colony-wide genetic circuit engineering.